University of Stirling and Clevertouch Consulting Limited KTP 25_26 R2

To develop and launch a personalised, AI-driven market research repository and reporting tool delivering bespoke insights to individual users.